Unravelling Structural and Biogeochemical Transformation of Nano-Metal Organic Framework: Impact on Ecotoxicity & Environmental Applications.

Context:
Metal-organic frameworks (MOFs) and their nanoscale counterparts (nMOFs) have shown remarkable application versatility, spanning catalysis, energy storage, and environmental remediation. Their intricate structures, formed by combining metal ions and organic ligands, hold tremendous promise. Yet, despite their broad utility, a significant knowledge gap exists in understanding how the structural and biogeochemical transformations of nMOFs impact environmental/human health and efficiency in environmental applications.
These concerns align with global sustainability objectives aimed at addressing emerging environmental risks posed by novel chemicals. To harness the full potential of nMOFs while mitigating adverse effects, it is imperative to comprehensively investigate their structural and biogeochemical transformations in diverse environmental conditions and understand their implications for both ecosystems and human health. This research project seeks to bridge these critical knowledge gaps, promoting the responsible and sustainable utilisation of nMOFs and advancing global sustainability goals.

The Challenge:
The challenge this project addresses is multifaceted. While nMOFs offer tremendous opportunities for applications that benefit society, there is a growing need to understand their behaviour in real-world environmental settings. The challenges include:

Environmental Fate: It is unclear how nMOFs undergo structural and biogeochemical transformation and react when exposed to various environmental conditions, such as air, liquid, and organisms. This knowledge gap hinders our ability to predict their behaviour in ecosystems.
Toxicological Impacts: The potential toxicological impacts of nMOFs on ecosystems and human health are poorly understood. As their use expands, there is a growing concern about their unintended effects.
Sustainability and Responsibility: Ensuring that nMOFs are used safely and responsibly is vital. By addressing these challenges, the project aligns with global sustainability goals and initiatives to mitigate the risks posed by emerging chemical substances in the environment.

Aims and Objectives:
The project's primary objective is to investigate nMOF structural and biogeochemical transformations, addressing their impact on ecotoxicity and application efficiency. This encompasses objectives (O) like synthesising viable nMOFs and conducting characterisations (O1), optimising transformation studies across primary, secondary, and tertiary stages (O2), employing advanced analytical techniques for structural and biogeochemical investigations (O3), assessing and correlate transformation with ecotoxicological impacts (pristine vs post-transformation) (O4), evaluating application efficacy, stability, reusability, and recyclability of nMOFs (pristine vs post-transformation) (O5), and disseminating research outcomes through Science Communication at the community level (O6).
Potential Applications and Benefits:

Environmental Impact Assessment: Understanding nMOF behaviour in environmental settings will enable more accurate predictions of their impact on ecosystems. This knowledge is crucial for informed decision-making in environmental management.
Health Implications: Investigating potential toxicological impacts on human health contributes to safer material development and helps safeguard human well-being.
Sustainable Material Design: The project supports the development of Safe-and-Sustainable-by-Design (SSbD) principles for nMOFs, promoting their responsible use and minimising their adverse environmental and health effects, increasing their application efficacy.
Global Sustainability Goals: By addressing knowledge gaps related to emerging materials, this project aligns with global sustainability initiatives, advancing goals related to clean water access and ecosystem preservation.

In summary, this research project represents a significant step toward unravelling the potential of nMOFs while ensuring their responsible and sustainable use. It offers a deeper understanding of their behaviour in diverse environmental conditions, which is vital for both ecological and human health. Moreover, it promotes adopting SSbD principles to mitigate adverse impacts and contribute to a healthier and more sustainable world.